Meiosis in Plasmodium: How does it work?

The main goal of this research is to understand how reversible protein phosphorylation - a key process that switches proteins on and off - regulates sexual development of single-cell parasites belonging to the genus Plasmodium, which are the causative agent of malaria. These parasites have a complex life-cycle in mammalian hosts and the mosquito vector, and the sexual stages in the mosquito are responsible for transmission to the host. Of particular importance for this application, we have shown previously that the malaria parasite relies on two enzymes - a protein kinase called NEK4 and protein phosphatase called PPM2 - to drive an essential process in sexual reproduction called meiosis.

Meiosis is an essential part of sexual reproduction that produces sex cells (e.g. sperm and egg cells) ready for fertilisation. Compared to model systems, such as humans, meiosis is highly different in the malaria parasite since it proceeds post-fertilisation in the developing zygote, a crucial stage required for transmission from the mosquito. NEK4 and PPM2 drive this process; however, the proteins they switch on and off are largely unknown, as are the functions of the proteins they target. Hence, identification of the proteins NEK4 and PPM2 regulate may uncover the key players that drive Plasmodium meiosis, and most importantly whether these could be targeted by drugs that will prevent malaria transmission.

The sexual stages of the malaria parasite (i.e. meiosis stages) that infects humans are difficult to study experimentally, and therefore we will be using a rodent malaria parasite called Plasmodium berghei as a model that mimics the human parasite. Crucially, with P. berghei we can access and study the whole parasite life cycle, particularly the sexual stages in the mosquito. We also will utilise several state-of-the-art methods including proteomics, phosphoproteomics and cell biology techniques towards understanding how NEK4 and PPM2 control meiosis in the malaria parasite cell, and whether we can identify new proteins that drive its function. The main questions to be addressed are where and how these molecules work, what proteins do they target during meiosis and can we identify new functions for their targets?

Overall, we aim to deliver fundamental knowledge of the meiotic processes that govern malaria development in the mosquito and potentially uncover novel therapeutic agents, and expect that the discoveries and new insights provided will be directly applicable to human malaria parasites.

Technical abstract
The major goal of the project is to discover and understand the function of the protein substrates of a NIMA-related kinase (NEK4) and PP2C-related metallo-dependent protein phosphatase (PPM2) during Plasmodium meiosis. We showed that these enzymes are essential for sexual development of the malaria parasite in the mosquito, specifically during the earliest stages of meiosis. Plasmodium meiosis is vastly understudied and nothing is known about the protein substrates regulated by either of these enzymes. In addition, the function of any meiosis-related genes in Plasmodium are largely unexplored.

For this study we will use Plasmodium berghei as an experimentally tractable model, exploiting our established insectary, transgenic parasite resources and advanced imaging facilities. This infrastructure provides a unique research strength and capabilities to study parasite development in the sexual stages of the life cycle, which are difficult to study in human-infective malaria parasite species.

The emphasis of the project will be on Plasmodium meiosis and the protein substrates targeted by NEK4 and PPM2, as well as their function. This will be the first study to uncover the key molecular players that drive Plasmodium meiosis, while potentially discovering novel functions for their substrates. Complementary approaches will be used to pursue the three major aims of the project: protein interactomics to uncover the protein substrates of NEK4 and PPM2; phosphoproteomics to determine the global phosphorylation events they regulate; reverse genetics to systematically attempt to knockout their targets, and advanced imaging and ultrastructure analysis to determine their localisation and consequence of their absence during meiosis. This may foster further research that will significantly advance our fundamental understanding of the divergent mechanisms of Plasmodium meiosis, that may be relevant to other parasite species with huge socioeconomic impact on animal and health.